University of Ulster and Arbarr Electronics Limited

To develop a product configurator process that is both customer leading and customer led, enabling the company to maximise revenues from their innovative energy harvesting and power management technologies.